University of Strathclyde and Renewable Parts Limited KTP 21_22 R3

To embed capability in remanufacturing, metrology, assessment and evaluation of end-of-life-turbines, to enable development of a robust business development plan and process for whole turbine decommissioning and re-circulation of turbine parts for the renewables sector.